Agglomeration Economies and Job to Job Mobility

UK regional disparities are large and persistent. This translates into fewer employment opportunities and lower wages for workers in smaller, low-productive areas. This is a key reason why levelling-up is high in the political agenda of the major parties. Despite the desire to reduce regional disparities, little is known about the mechanisms behind the lower employment rates and wages of workers in smaller areas. This matters because without understanding mechanisms, it is hard to predict the efficacy of different types of policy.

My research aims to help fill this gap by studying how job opportunities for high and low-educated workers differ across areas and the role of agglomeration economies in affecting these opportunities. To answer this question, I will use the Annual Survey of Hours and Earnings (ASHE) dataset merged with the 2011 census. I will investigate individual wage growth and job-to-job mobility separately by education level and assess how these are affected by the size of the local area (TTWA). Previous research highlights the importance of job-to-job mobility in wage growth, but its relationship with agglomeration economies and local labour markets remains unclear.

My contribution will be threefold. First, I will provide an overview of the role of job-to-job mobility and its interplay with agglomeration economies, decomposing wage growth into separate between- and within-job components and how these vary by the local labour market size. To further understand the between component, I will study whether experience accumulated in a big city provides a career advantage. Recent US evidence suggests that low-skilled workers get lower real wages in bigger, higher-paying cities because the additional living costs (housing and consumption) are higher than any wage advantage. My analysis may provide a partial answer to this puzzle, if workers take a real wage hit at the start of their career because the long-term positive effect on wage growth outweighs the short-term effect of higher prices. Second, to address the threats to causality, I will compare within and between wage growth of workers with similar ability located in different-sized TTWAs. Additionally, I will exploit plausibly exogenous job changes caused by firm closures. To perform the firm closure analysis, I will ask to access the ASHE dataset and merge it with the Business Structure Database (BSD). Third, I will investigate the productivity of firms that are located in big vs small labour markets and how the distribution of firms in the local area impacts workers within and between wage growth. As the wage gains from job-to-job mobility are the highest when workers move to higher productivity and better-paying firms, this is only possible when these types of firms are present in the local labour market.

Overall, my research will improve our understanding of the role of agglomeration economies in improving high and low educated worker careers. Ultimately, my research aims to inform policymakers in developing more effective levelling-up policies by quantifying the career costs of working in a smaller, low-productive area and by identifying the type of firms the government should target to improve local economic growth. This knowledge is crucial as regional disparities persist despite government funding, urging policymakers to consider the complex interplay between worker wage growth, firm productivity, and local labour markets for effective policy formulation.